Sheffield Hallam University and Rollem Patent Products Limited

To introduce and embed state-of-the-art electronic control systems and appply to the design of integrated print finishing machines for we-to-print applications.